No Moo Ltd

My business is a food and beverages business, and our goal is to create healthier food and drink focusing on beverages and snacks. We want to create healthier alternatives to some of the nation's favorite food. Our first product line consists of a variety of healthy dairy-free milkshakes. We believe that this will be a good starting point as a milkshake regarded as both a drink and in some ways also a snack. As part of these efforts I need help with product development to improve our current prototype. I need to commercialise the current product and ensure that it is fit for mass scale production.Therefore I am looking to hire a research and development company or a food scientist or even a university or college to carry out this required product development work.